A structural context for the mechanism of Uncoupling protein-1

Most of the energy that we gain from the breakdown of sugars, fats and other food components is harnessed by mitochondria, the 'power plants' of our cells. However, the process of energy conversion is not 100% efficient. In specialised 'brown fat' cells of mammals, the process is pro-actively 'short circuited' to burn off calories as heat. These cells do this using a particular protein called uncoupling protein 1 (UCP1). Heat production using UCP1 is important for many mammals including livestock to survive cold temperatures, especially newborns. Though it is also beneficial for adult humans. Active brown fat tends to occur in leaner people who are less likely to develop age-related obesity, consistent with the tissue expending excess calories and improving health. UCP1 activity in brown fat helps remove glucose and fat from the blood, which can help combat diabetes. At present, obesity and related poor health conditions are growing as a major national and international problem for which a better understanding of metabolism is urgently needed.

There is now significant scientific research worldwide into ways to encourage the development of brown fat as a viable means to increase calorie-expenditure to deliver better health. However, an important feature of brown fat is that UCP1 is not inherently active in the cells and must be specifically 'switched on' to burn calories for heat. This normally occurs through the action of regulator molecules that activate UCP1 in response to physiological stimuli such as cold temperatures. Therapeutic strategies to artificially activate UCP1 in the absence of physiological stimuli have the potential to greatly increase the capacity of the tissue to burn calories. Yet at present we do not know how UCP1 works nor how the regulator molecules interact with the protein to turn it on.

UCP1 is a membrane protein, which are generally difficult to study due to their insoluble nature and instability when isolated. Recently, however, there have been some key advances in our understanding of how a membrane protein related to UCP1 works, which provides new opportunities to determine the molecular mechanism of UCP1. My investigations have provided new methods to purify and assess UCP1, which have revealed the basic functional unit of the protein and the associated lipid molecules that stabilise it. The work outlined here aims to capitalize on these advances and clarify the molecular nature of UCP1. The protein will be purified from natural sources (newborn lambs) as well as yeast that have been engineered to make it. Details on how regulator molecules interact with the isolated protein will be investigated using biophysical methods that monitor either the heat released from the binding event or the associated changes in the protein's stability that occurs. UCP1 will also be incorporated into artificial 'liposome' membranes, so that details on how regulators influence its activity can be assessed. Genetic methods will be used to alter key parts of the protein to help determine where activating molecules binds, as well as the function of the protein's other notable structural features. Additionally, experiments to crystallise UCP1 and use x-ray crystallography methods to gain a detailed picture of what the protein looks like will be carried out.

These studies will provide valuable insight into the molecular process used by UCP1, which will advance our fundamental understanding of how membrane proteins work but also the way in which energy metabolism is controlled in cells. The details revealed may provide clues to identify other cellular components involved in UCP1's activation, and will also be invaluable to rationalise therapeutic strategies to activate energy expenditure pathways for targeting obesity and metabolic disease.

Technical abstract
Uncoupling protein-1 (UCP1) catalyses proton leak across the mitochondrial inner membrane of brown adipose tissue, 'uncoupling' oxidative phosphorylation to release cellular energy as heat. UCP1 activity is dependent on fatty acids, which overcome inhibition of the protein by purine nucleotides. Despite many years of research, neither the mechanism of proton transport by UCP1 nor the manner by which regulators influence activity has been resolved. The protein underlies the physiological process of non-shivering thermogenesis and is a template for insight into how the other related but less-abundant uncoupling proteins found in other tissues may function (e.g. UCP2-5).

The work outlined here aims to determine the structural mechanisms of UCP1 activity and regulation by fatty acids and purine nucleotides. The ion transport and ligand binding properties of UCP1 will be investigated using protein isolated from native material and a recombinant yeast expression system. Key details on the transport of protons and fatty acid anion analogues by UCP1 in liposome studies will be determined to tease out the biochemical process in operation. Isothermal titration calorimetry, supported by protein thermostability measurements, will be used to characterise the fatty acid interaction and determine the kinetic interplay that occurs with nucleotide inhibitors. Site-directed mutagenesis will be carried out to probe the role of key structural features in UCP1, equivalent to those involved in substrate binding and transport state shifts in related mitochondrial carrier proteins. These experiments will allow the location of the fatty acid binding site and molecular mechanism of proton transport by UCP1 to be rationalised. Crystallography trials will also be carried out with purified UCP1, aided by an array of UCP1-specific 'nanobody' binding proteins, to progress efforts to gain a high-resolution structure of UCP1.

Potential impact
Who might benefit from this research and how might they benefit? The investigations outlined in this proposal include highly achievable low risk elements that guarantee the delivery of important structural and mechanistic details on UCP1. The information provided will fill an important research knowledge gap and will have high potential to impact on downstream biological and biomedical research avenues relevant to improving public health and related industry. Brown fat in humans correlates inversely with age-onset obesity in the population and may function as an anti-diabetic tissue. Increasing energy-expenditure by human brown fat via UCP1 to combat obesity and metabolic disease is a rapidly growing area of research, which will directly benefit from the much-needed molecular details of UCP1 activation provided by this proposal. As such, the work outlined aligns well with the BBSRC strategic areas of 'Bioscience for health' and the responsive mode priority 'Healthy aging across the lifecourse'.

Societal impact - This proposal impacts on society by advancing our core knowledge and understanding of UCP1 in adipocyte biology, relevant to strategies to improve public health. The outcomes of the work will help advance biomedical research worldwide exploring the potential of brown fat as an anti-obesity strategy, be it government, private or charity funded. Obesity and metabolic disease is a primary health concern in the UK and worldwide, estimated to affect up to a third of the UK population and ~2 billion people globally. The cost of these conditions to the UK economy is >£27 billion per year. Therefore, aiding the advance of new strategies to target these issues has the potential to facilitate enormous public health and financial benefits for the UK. The outputs of these studies may aid research into the dietary nutrients and gut microbiome-derrived metabolites that have been reported to influence brown fat energy expenditure in humans. Understanding UCP1 activation could, therefore, indirectly influence dietary advice given by healthcare professionals and governmental food policy.

Commercial impact - Though the outputs of this research may not be immediately exploitable, the fundamental insight into membrane protein function provided may benefit industry in the development of new therapeutics in the mid to long term. Methods to target and activate energy expenditure by human brown adipose is a current research focus for the pharmaceutical industry for the development of future anti-obesity and anti-diabetic drugs. Molecular details on how UCP1 is activated is likely to help clarify possible avenues for drug development. On-going research has focused on the use of beta-3 adrenergic agonists to artificially activate brown fat thermogenesis, up stream of UCP1. However, mechanism detail on UCP1 may help rationalise the targeting and activation of the protein directly. Membrane proteins are an important area for the pharmaceutical industry and insight into possible new targets will be of particular impact. The information provided may also help assess the suitability of targeting other related proteins for improved health too, given their important but varied roles in energy metabolism and disease pathology. UCP2 is implicated in insulin resistance and cancer progression and has been considered a potential drug target. The molecular details of UCP1 will likely impact on our understanding of UCP2 and so help inform on the plausibility and potential effectiveness of such strategies.